Understanding the regulation and impact of variant splicing in non-small cell lung cancer

There is increasing evidence of an elevated variant splicing burden in many cancers, including non-small cell lung cancer (NSCLC). However, the understanding of the impact of this increased variant splicing on tumorigenesis, treatment and outcome remains limited. This project workplan outlines genetic approaches to identify the regulators of variant splicing of mRNAs relevant to NSCLC. Candidates will be validated and their molecular mechanism of action in regulating splicing explored. The outcome will be a better understanding of factors that regulate splicing in NSCLC and the identification of therapeutic targets for future drug development projects with accompanying splicing biomarkers.